Temperature responsive shading for polytunnels

The world needs to produce 50% more food by 2050, meanwhile arable land has decreased by 30% in the last 40 years. Greenhouses extend growing seasons by keeping crops warm in winter, however, they are prone to overheating in summer. To prevent crop-loss from heat-stress, it is necessary to cool greenhouses during hot weather.

At Albotherm, we are developing novel greenhouse coatings that reversibly transition from transparent to white to shade greenhouses in hot weather, regulating internal temperature without electrical input while maximising light levels. Our early-stage prototype was developed for glasshouses, based on ground-breaking research from Bristol University. Our trials showed a 34% yield-increase compared to shade-paints. Across the UK, this represents a potential crop loss of 679,150 tonnes, worth £1.35Bn.

Our current innovation is a coating that changes from transparent to reflective-white when heated, resulting in temperature-dependent shading. Our core IP is an active ingredient, that is added to transparent water-based coatings, to achieve reversible opacity at an engineerable transition temperature. This product was designed for glass greenhouses; this project will adapt our technology for berry production in polytunnels.

Polytunnels make up 71% of UK greenhouses (7990ha), but as impermanent structures they lack HVAC systems to regulate temperature, giving less precise climate control and yields are 10-20% lower than glasshouses.

By controlling spikes in temperature, we prevent early ripening, extending crop production into the off season, where the average selling price of berries more than doubles. By extending the season by 1 month, we could produce an additional 20.8 tonnes/Ha.

By integrating our product into plastic-films, we also provide cost savings to growers by shading their crops for the film's lifetime (5-years). Moreover, this longer lifetime reduces the use of shade paints cutting 19,016 tonnes of water, 760 tonnes of plastic production and 9987 tonnes of CO2 emissions annually (UK). Finally, from optimising light-levels across the growing season, we can produce 679,150 tonnes/pa of additional produce.

By adapting our products for polytunnels, we will be able to access the wider greenhouse market (90%) and we will be able to quantify our coatings performance and durability in commercial greenhouses with our partner Billington Farm, a berry producer in the UK.